SEESAI

"**Overview**

This project will enable a proprietary blend of human and autonomous drone control. The aim of the project is to build a proof of concept of a service that has the capacity to match or exceed what's currently possible with a drone using conventional 'visual line of sight' rules - with significant cost, flexibility and scale advantages.

**Team**

Lead: BeTomorrow (BTO). Our senior team has over 100 years of combined experience across engineering, sales and marketing - at Apple, ARUP, CERN, Cognizant (Zone Digital), Google, Landrover BAR, McLaren Automotive, McLaren Racing and Oracle Team USA.

Partners: Skanska, Foster + Partners, NATS, Vodafone and SLAMcore."